Natural Fluid Transport Systems Limited: A novel “Microcomb” heat exchange module comprising a matrix of microtube air passageways designed to dramatically increase primary heat rejection surface area efficiency, and as a consequence provide significant i

This project is intended to prove the technical and commercial feasibility of the “Microcomb”
heat exchanger, which utilises small air passageways to improve heat rejection efficiency in
vehicle applications over conventional fin and tube designs. In particular, the main objectives
of the project are:
- To benchmark, teardown and test the closest available technologies;
- To develop analytical design tools for accurate comparison;
- To design an optimised Microcomb module;
- To produce a detailed CFD model for Microcomb;
- To produce prototype Microcomb modules;
- To extensively test prototype Microcomb modules
- To evaluate the commercial potential for the product
- To file patent applications for inventive features; and
- To complete a detailed final report.
The ultimate aim of the project is to develop a heat exchange module which is capable of
application in a wide range of different vehicle types, and which can be readily sized to
directly replace traditional radiators and intercoolers to provide package, emissions, fuel
economy and weight benefits.